University of Surrey and WSP UK Limited

To develop an optimisation engine for a system which manages freshwater in the environment to deliver multiple water services to multiple stakeholders through storage of excess freshwater in a network of automatically controlled storage systems.